Seed Pantry Expert

We want to develop systems for local food production in the home or at work. Our vision is for every household to produce some of their own nutritious food, easily.

Through a combination of the services we provide for encouraging people to grow the right type of food at home, that makes sense sustainably, and the new development of hardware and software based products that automate the food production process, this will make it easy and second nature for people with busy lives to produce quick crops of healthy nutritious food at home all year round, indoors and outdoors.